Using daily heart rate variability measures to identify the onset & severity of COVID-19

This project will assess whether app-based products used by sportspeople and others to measure their fatigue and tiredness can be used to detect the onset and severity of coronavirus, COVID-19\. We will undertake analysis of existing app-user databases to assess whether information, such as average heart rate and the beat-to-beat changes in heart rate, so-called heart rate variability (HRV), change before the onset of COVID-19 symptoms.

We will recruit existing app-users who have had COVID-19 (or symptoms of COVID-19) to volunteer their data for analysis. Volunteers will also complete a questionnaire about their COVID-19 symptoms. We will analyse the data to see if heart rate and/or HRV could be used to improve detection of COVID-19\.